Multi- Sites, Actors, Vectors, Energy Services (Multi-SAVES)

Technology Area

Select three primary technology areas involved in this application by selecting number references from the drop-down selection boxes (this will be used to select appropriate assessors)” Please refer to the Guidance for Applicants for the complete list and appropriate reference numbers. 9 3 2

Public description of project Please describe your project. This description will be published only if your project is subsequently funded by Innovate UK to comply with government requirements. Providing this summary is mandatory but the text will not be assessed. Please ensure it is suitable for public disclosure. Funding will not be provided to successful projects without this.

Large organisations cannot effectively coordinate multi-site energy complementarities afforded by new sustainable energy services. Virtual private wire networks (VPWN) meets this challenge by enabling efficient collective utilisation of distributed flexible loads, storage and generation. This adventurous project involves novel research and a feasibility study demonstrating the value of a multi-site, multi-actor VPWN that reduces customer energy costs, reduces carbon emissions and increases energy security to provide required services. Distributed, multi-objective stochastic control algorithms will be developed that explicitly account for coupled sources of uncertainty, user behaviour and preferences. A shadow model of the VPWN and cloud-based market platform will be developed, targeting the Siemens MindSphere IoT OS. This project will validate enhanced end-user value, prove a novel business model, and provide implications for the regulatory regime.